University of Newcastle upon Tyne and Northumbrian Water Limited KTP 24_25 R3

To develop the use of self-healing cementitious materials for sustainable enhancement and durability of concrete structures in the water sector.